DURASSOL - Durable and refillable aerosol and spray systems for the personal healthcare and cosmetics sectors

The DURASSOL project examines the viability for a durable refillable aerosol system. This area is of interest because of the high volume of currently disposable aerosol cans (14.4 billion globally in 2012 and 600 million units used in UK in 2013) and the strong environmental pressures associated with this sector.
We believe that metal packaging with its infinite recycling potential is exceptionally well positioned in the move towards circular economy thinking. This material is well captured in the current industry platform with the metal recycling rate across Europe currently around 70% and rising. If viable, this product proposition would signal a paradigm shift for fast-moving consumer goods packaging - which is almost always disposable - creating a wide range of environmental benefits but also opening up a series of new consumer and brand opportunities. In the personal heathcare and cosmetics sector, metal packaging has long been valued by consumers. We wish to capitalise on the contribution that reusable metal packaging can bring to building brand equity and pack durability for reuse.